Behavioural and physiological impacts of harness design on dogs

Collars have been traditionally used to control a dog by attaching a lead. Despite their widescale us, using collars as a means of controlling dogs that pull on the lead risks causing irreparable damage to the neck and trachea, and are likely to exacerbate breathing issues in brachycephalic breeds such as French bulldogs and pugs. Harnesses and head collars are commonly used as an alternative method of restraint and control. Whilst limited research has identified the potential for harness designs to have varying impacts on canine gait, there is little research looking at dogs pulling on the lead in harness or on other restraint devices (e.g. headcollars), both in terms of biomechanical and behavioural impacts. Consistent pulling into such a device may cause cumulative physiological damage to the dog, leading to potential pain and the need for veterinary care. Head collars and harnesses may also alter the body position of the dogs during signalling and greeting behaviour. This could negatively impact canine communication and thus lead to an elevated stress response. Devices designed to stop pulling may ultimately lead to physical problems such as discomfort, restricted movement and pain, alongside psychological issues caused by impaired communication. All of this may negatively impact on the dogs long term physical and psychological health and welfare.
The aim of the project is to quantify the impact of restrain and control devices on the behavioural and physiological indicators in dogs when pulling on the lead, greeting other dogs and people. The evaluation will utilise owned pet dogs recruited to the study to encompass 'real world situations'.